ACCESS - A Community-based diagnostiC for early airwayS diSease

Airways diseases such as asthma and chronic obstructive airways disease (COPD) collectively affect >500 million people worldwide, and cause the death of >4 million people each year. In the UK, these conditions disproportionately affect those in disadvantaged groups, including those living in areas of socioeconomic deprivation. This is also a group of patients for whom multiple visits to hospital for diagnostic care can be challenging.
Currently, asthma and COPD are diagnosed with a breathing test known as spirometry, which can be difficult for patients to perform, and which is not sensitive enough to identify subtle abnormalities in the small airways of the lung, where disease tends to begin. As a result, spirometry may be normal even in patients with symptoms, and by the time it becomes abnormal, there is usually irreversible damage to the lungs, leading to late diagnosis, missed opportunities for early treatment, and poor outcomes.
We have developed a new breathing test called computed cardiopulmonography (CCP), which involves normal breathing through a mouthpiece connected to a highly-accurate gas analyser for 12 minutes. The flow and composition of gas entering and leaving the lungs during this period is measured accurately using a technique called laser absorption spectroscopy, and this information is used with a mathematical model of the lung to provide new measures of lung function, which describe the extent of ‘uneveness’ of gas flow in the lung. This property changes early in the development of lung disease.
Our research in patients with asthma and COPD, and in healthy people who smoke, strongly suggests that CCP is a very sensitive marker of small airways pathology, and therefore holds great promise in the identification of early lung disease. However, feedback from patients and healthcare professionals tells us that the test takes too long for use in routine clinical practice, and the need for high flows of gas means it is currently available only in university laboratories and the hospital setting.
For its full potential to be exploited in early detection of lung disease, CCP should be used where a patient’s diagnostic journey begins: in the community. The overarching aim of this application is to undertake the fundamental science needed to make this possible. This includes reducing the duration of the test, reducing the volume of gas needed for each test, and speeding up the data analysis, which is currently too slow for results to be available during a patient visit.
A patient with lived experience of lung disease will regularly attend meetings of a project oversight group, and we will hold regular meetings with groups of patients and members of the public to discuss our progress and to understand the priorities of our target population. Towards the end of the project, we will embed the new test within a Community Diagnostic Centre, in order to understand the experiences of those delivering the test and those being tested, and to help plan future clinical studies.
In the longer term, we hope that CCP will facilitate earlier diagnosis of airways disease, and the delivery of diagnostic care closer to the patients’ homes. This strategy will help to tackle health inequalities related to difficultly accessing hospital-based care, and ultimately lead to opportunities for earlier introduction of existing treatments, and for testing of new treatments that might prevent progression to more severe disease.